Remote Sr-90 Monitoring with Anti-neutrino detectors

While instrumental in meeting global energy demands, nuclear power necessitates vigilant management of its resultant waste. One such byproduct, Strontium-90 (Sr90), poses a distinct challenge when dispersed underground.
The VIDARR detector is a technology adapted from the T2K ND280 Electromagnetic calorimeter into an anti-neutrino detector. Anti-neutrinos are subatomic particles emitted during beta decay, including the decay of Sr90. Their unique property is their ability to traverse vast amounts of matter, including dense rock and soil, without interaction, making them ideal for remote detection methodologies.
Working with Sellafield Ltd, we propose to utilise this property by detecting and monitoring the anti-neutrinos emanating from Sr90. This presents a deviation from traditional methods, often involving invasive and sometimes costly procedures. With VIDARR, there's potential for non-invasive monitoring.
Such advancements are helpful in the broader context of environmental protection and sustainable nuclear energy practices. Effective monitoring of Sr90, even when embedded deep underground, equips us with the capability to pre-emptively identify and address potential environmental hazards.